Offshore Charging Simulations Modelling and new Training, Safety Procedures and Skillset Development, for Safety and Efficiency of (port) and offshore Electrical Charging Operations for battery powered offshore support vessel SOV.

Achieving zero emissions from maritime operations over the coming years will require research, development, demonstration, and deployment at a massive scale. This requires enabling policies that incentivise the shift to low- and zero-emission fuels, to be developed as soon as possible.

Together with Newcastle University, Flotation Energy, London Marine Consultants, South Shields Marine School, Aberdeen Harbour Board and the Offshore Renewable Energy Catapult, North Star Shipping Limited will lead an innovative project to support the transition to net-zero for the maritime sector, delivering technological solutions for hybrid and full electrification of servicing offshore wind farms.

This project consortium aims to support the transition towards net-zero emission maritime operation by undertaking a techno-economic feasibility study for hybrid and full battery powered service operation vessels (SOVs) supported by mooring and charging infrastructure at offshore wind farm sites.

The consortium will undertake systematic analysis of the technical and operational requirements to establish the environmental benefits of the offshore connection and charging system. This will be supplemented by investigating the development of a simulation package for safety and risk assessment of mooring and charging connections, and gangway personnel transfer for SOVs in floating offshore wind farms.

The project plans to deliver the full simulation package by the end of 2025, and this will be further developed to serve for training and education of crew and SOV operators. Demonstration of the mooring and charging operation and gangway connection to floating offshore wind turbines will take place by the end of 2026\.

Outcomes of the project will be used as guidelines to drive the operational transition and wider compliance to deliver on the Government's Clean Air Strategy and Clean Maritime Plan.